Development of a 3D photoreal asset generating engine, viable for consumer-grade electronics thus transforming e-commerce market sector

Photoreal and interactive 3D assets are used across many fast-expanding markets including e-commerce, architecture, movies and video gaming. COVID hit retailers have told us they are looking at the vital issue of 3D representation right now and are frustrated with their findings. In several applications, it provides enhanced user-engagement and increased consumer retention compared to 2D images or video, though as sub-optimal for consumers, current State of the Art solutions are not widespread in adoption by retailers.

Photoreal interactive visuals are generated through a process called "real-time 3D rendering", enabling complex and interactive experiences to be visualized through dedicated software and hardware on standard consumer PCs or mobile devices.

Berytus is developing a unique real-time rendering technology that operates differently to the current state of the art solutions.

The main objective of this up to 9 month industrial-research project is to enable optimization and beta-testing of Bertyus real-time rendering solution. This builds upon the expertise and know-how within Berytus associated with the generation of 3D assets and development of rendering software. The technology will be developed and tested in-house prior to end-user trials, demonstrating the ability to generate high-quality 3D photorealism on all devices.